Ardens Workforce

One of the challenges that GP Practices face is how to make sure that people with a long term health condition, like diabetes or asthma, are seen by the right clinician. This isn't always a GP, it may be a skilled practice nurse, health care assistant or pharmacist. However, it is not easy for GP practices to predict how many people with each condition they will see, especially as the population changes over time. There are also other factors, like the recent COVID pandemic which change the needs of local people.

Ardens Workforce will give practices a secure tool that they can use to better predict this demand. By matching data collected from GP clinical systems with staff records, Ardens Workforce will provide GP Practices and groups of GP Practices with a report which will enable them to ensure that demand meets workforce capacity, focus resource and ultimately improve quality of care delivered to patients. This report will be based on national guidance, making sure that everyone is receiving the best possible service from their practice.

We have experience in supporting and increasing the efficiency of over 2,500 GP Practices across the UK through our existing product and as GPs ourselves, we always ensure that the needs of primary care clinicians are at the focus of our work. As the NHS faces a shortage of staff, it is vital that every member of a GP team is using all of their skills to their full potential to improve patient care.